IRIS Digital Asset - A JupyterHub on IRIS Knowledgebase

This grant award is for the creation of an IRIS Digital Asset. The award will support the creation of a JupyterHub on IRIS Knowledgebase as a central location containing standardised and tested documentation for the deployment and administration of JupyterHub and related services on IRIS infrastructure. Additionally, we will develop and include in the Knowledgebase additional enhancements that, while not yet implemented by any IRIS community, are the common subject of feature requests in multiple areas.